Battery and BMS Certification Pilot (BBCP)

In regions like Asia, notably India, electric bus OEMs grapple with battery pack challenges due to scorching climates, where temperatures often exceed 40°C for over half the year. This leads to premature battery replacement, despite buses being designed to last 12 years. Faraday Battery (FaradayB) aims to combat this by developing a pilot battery pack operable from -20°C to 50°C, tailored for M & N automotive applications. Leveraging patented technology, the project will obtain Indian certification (AIS 038 rev 3), aligning with EU/UK standards. Supported by Innovate UK projects, FaradayB's solution promises enhanced safety, robust thermal management, and a 12+ year lifespan. Collaborating with Indian OEMs FaradayB eyes market expansion and job creation in the UK.